Sheffield Hallam University and Microform Imaging Limited

To develop and apply intelligent search functionality, advanced machine learning, computer vision and natural language processing techniques for use on scanned archival material.